New Opportunities in Enantioselective Catalysis Using Lewis Acidic Boranes

Main group chemistry is a topical area of research that has undergone a renaissance in the past 20 years. This can partly be attributed to the unique chemistry and reactivity exhibited by main group compounds, which can offer complementarity to transition metal catalysis. Furthermore, there is an increasing global challenge to develop catalytic methods to produce chemicals for society that provide alternatives to catalysts based on precious metals. As such, the central goal of this PhD studentship is the development of novel methodologies that employ main group catalysts, diversifying their reactivity profile, which is an important and timely pursuit. To this end, a collection of challenging enantioselective transformations employing Lewis acidic boranes will been developed. This program will significantly advance main group catalysis through the development of stereoselective synthetic methods. A highly motivated and dedicated student will gain a thorough training in synthetic organic chemistry / main group catalysis, and be rewarded with a highly stimulating project that will shape the future of this exciting new research program. Recent publications from the supervisors in this area include Org. Lett. 2022, 24, 8694, Chem. Eur. J., 2022, 28, e202202454, Chem. Soc. Rev., 2021, 50, 3720, ACS Catal., 2020, 10, 4835, Angew. Chem. Int. Ed., 2018, 57, 12356, ACS Catal., 2017, 7, 7748.
The student will be co-supervised by a member of the Chemical Development team at AstraZeneca, and will spend 3-months on site at AstraZeneca during the course of the PhD.